SecureCall: A Caller Authentication and Encrypted Communication Solution

Phone-based fraud and impersonation scams are among the fastest-growing cybersecurity threats worldwide, exploiting weaknesses in telecommunications systems and undermining trust in voice communication. In the UK alone, citizens lost £11.4 billion to fraud in 2024, a significant portion of which was attributed to scam calls. Global losses are projected to exceed $76 billion by 2027\. The rise of caller ID spoofing, vishing, and AI-driven deepfake voice scams has made it increasingly difficult for individuals and organisations to distinguish genuine calls from fraudulent ones. As a result, 42% of calls from unknown numbers now go unanswered, creating a serious barrier for legitimate organisations such as healthcare providers, banks, emergency services, and government agencies.

SecureCall directly addresses this challenge with a proactive and preventive solution. It introduces a novel, lightweight challenge--response protocol that verifies a caller's identity in real time, before the call connects. By authenticating the displayed caller ID through a secure side channel and confirming it with a one-time code exchange, SecureCall ensures that the person answering the call can trust the identity of the caller. This process is seamless, privacy-preserving, and requires no additional action from the end user. For sensitive communications, SecureCall also provides end-to-end encryption, guaranteeing confidentiality and compliance with data protection requirements.

Unlike existing measures --- such as spam filters, call branding, AI-based analytics, or the STIR/SHAKEN protocol --- SecureCall delivers true pre-call authentication and encryption across both IP and non-IP networks. Competing approaches are either reactive, infrastructure-heavy, or geographically limited. SecureCall overcomes these barriers by offering a platform-agnostic, privacy-first system that integrates smoothly with existing telecom and contact centre infrastructure.

During CyberASAP Phase 2, we will build and demonstrate a fully functioning Proof of Concept integrated with real-world contact centre platforms. We will gather feedback from early adopters in high-risk industries such as finance and healthcare, validating both the technical effectiveness and the commercial potential of the system. By demonstrating significant reductions in fraud, improved caller trust, and enhanced communication efficiency, we aim to position SecureCall as the industry standard for trusted voice communication.

Ultimately, SecureCall will deliver widespread benefits across the economy and society. It will help organisations safeguard their customers, reduce financial and reputational losses, restore public confidence in legitimate calls, and contribute to a more resilient telecommunications ecosystem.